Exactly Solvable Systems in Many-Body Non-Equilibrium Dynamics

There is much physical interest in understanding how typical systems prepared in non-equilibrium states will eventually settle down into local equilibrium. However, models that describe typical dynamics are usually very difficult to make rigorous statements about (i.e. they are hard to solve). Recently, a class models that in some sense display typical dynamics has become popular as instances of this class may be exactly solved. These are known as dual unitary circuits. Even more recently there have been generalisations to this class that maintain solvability. Despite being typical in many ways that previous models are not, all these solvable circuit models display certain other atypical physical properties such as a flat entanglement spectrum at large time. The mechanism for this is not well understood. The goal of this project is to produce further examples of solvable circuits to ascertain whether the seemingly abstract property of solvability necessarily implies such physical properties. Furthermore, a stretch goal would be to formulate a definition of solvability that can explain the observed properties whilst including all known examples.